Diamond magnetometry for finding corrosion in steel

Diamond is radiation hard, and the sensor head of our diamond magnetometer could be too which would enable it to be used in radioactive environments. Working with the National Nuclear Lab (NNL) we want to develop our prototype so that it is useful for finding corrosion in radioactive waste storage and the steel used to build nuclear power stations. In this PhD project we will adapt the sensor head to make it radiation hard and test this. In addition, we will improve the magnetometry to enhance the steel scanning performance for real applications: this may include boosting the magnetic sensitivity (to allow a greater distance between the sensor and the steel), speeding up the data collection and other ideas.